'My Nest Box' - A data-drive AI-powered online home selling portal with automated valuation.

My Nest Box is an artificial intelligence (AI) powered web portal which will provide (1) extensive and focused property market insight and (2) property adverts for UK-based home purchasers. The application will use big data technologies to provide granular information which has never previously been available to home buyers and many professionals in one place.

The vision for our map-based, data-driven, online advertising space and game-changing market analysis tool, is to take the rhetoric out of property sales and empower the buyer with unbiased information only previously available to data and property professionals. Notably, our platform aspires to: (i) reduce a buyer's number of property viewings; (ii) minimise the number of failed home sales; (iii) simplify residential property advertising and (iv) reduce a buyer's overall search time. Our tool will discriminately price to allow for revenue streams from property professionals who require more data than the average home buyer.